Art's Global Entanglement

Recent work attempting to map the worldwide proliferation of perennial exhibitions for contemporary art have tended to point to Documenta 11 (Kassel, 2002, curated by Okwui Enwezor) as a turning point for 'global' representation (Green & Gardner, 2016). However, in-depth analysis of what the project changed, where and how - leading to a rigorous theorisation of its legacy - remains to be completed.Documenta is one of the most prestigious of international art exhibitions. It has been held in Kassel, Germany since 1955 and now takes place every five years. In 2002, Enwezor was its first non-European artistic director and also the first to expand its remit as a postcolonial, deterritorialised, multi-site event. Indeed, Documenta 11 has been customarily historicised as a globalised formation, contributing to a shift from expositions of artworks to international events presenting 'platforms of experience' (Jones, 2010). This research revisits Documenta 11, to rediscover its critical and curatorial ethos for the contemporary moment. Today, there is still a need to relate to the world on postcolonial terms and re-think how art's relationship to its global audiences can be expressed (Araeen, 2002). The research methodology will test the configuration of Documenta 11's exhibition and its platforms against notions of 'entanglement', a term used by Enwezor to describe the curation of the project (Levin, 2002). Entanglement as a theoretical concept has gained multi-disciplinary traction in recent years relating culturally to the interactivity of the world and its subjects (Geerts, 2016). It is leveraged here as a non-binary concept reflecting the nature of Enwezor's Documenta through its interrelations of discursivity and art practice. This research will investigate the valency of the term, both discursively and curatorially, in Documenta 11, leading to new insights for the relevance of the term today and new understandings of the influence of Enwezor's project.